Unforgettable Experiences

Unforgettable Experiences provide interactive, creative sessions and practical support for older people and their carers. Our qualified and experienced Creative Facilitators develop personalised care plans and work with you in small groups to help you to get online so you can discover your love of arts, cultural and heritage activities and events. We will help you to improve your emotional wellbeing, keep your mind active, stay connected with your loved ones, make new friendships and meet like-minded people who share similar interests to help you to learn new skills, retain your independence and improve your quality of life.